Dual receptor binding of radiolabeled azamacrocyclic molecules targeting chemokine receptor CXCR4 and atypical chemokine receptor ACKR3 for cancer tre

CXCR4 and ACKR3 are chemokine receptors which are both shown to be involved in the progression of over 23 different cancer types. Typically, they are upregulated to drive the development and malignancy of the tumour and have shown key roles in metastasis. Preventing these critical processes in cancer development could prove to be significantly beneficial for the management of cancer in patients. CXCR4 has been well studied for cancer therapy and imaging whereas ACKR3 study has been limited. Previous studies have shown aza-macrocyclic small molecules, such as AMD3100, can be utilized for theranostic applications, for cancer treatment and imaging. Macrocycles are metal ion chelators (binding metals such as, copper(II), zinc(II) and nickel(II)) and many studies have shown radiometal binding to macrocyclic agents for PET/SPECT imaging. Some early studies of aza-macrocycles have shown binding to both CXCR4 and ACKR3, whilst still possessing potential for PET imaging or radionuclide therapy with copper-64 and copper-67, respectively, amongst other radioisotopes. To develop a targeted agent, specific to two key receptors heavily involved in cancer which not only inhibits their function but can be utilised for imaging applications too, could be significant in the management of patients with the disease. Theranostic use in cancer treatment can be used to treat the disease and also provide insights as to the progress of disease, the effectiveness of the drug and the potential to provide targeted radionuclide therapy to the cancer with alpha or beta emitting isotopes.

SJA05 is an AMD3100 analogue with a cross bridge within the aza-macrocyclic ring which allows stronger radiometal binding and improved receptor binding affinities. Using this compound as a control, synthesis of multi-macrocyclic compounds for CXCR4 and ACKR3 binding will be carried out and they will be assessed for their effectiveness for binding the receptors.